Biotechnology design and optimisation for waste valorisation

This PhD project draws upon cross-disciplinary expertise from Departments of Engineering and Physics at King's College London (KCL) and well supported by our industrial partner Anaero Technology.
Food sector growth is accompanied by rising waste streams, which offer considerable potential for resource recovery due to high concentrations of organics and nutrients. Biotechnologies as engineered biological systems offer promising solutions to sustainably utilise the waste streams with complex chemical compositions. However, the microscopic mechanisms e.g. complex molecular interaction in bioreactors are yet to be fully understood, which are hindered by analytical technology advancement. Molecular dynamics (MD) cross-scale modelling represents an emerging research area and offers computational methods to unlock microscopic limitations and bring microscale to meso-scale bioreactor design enabling biotechnology optimisation.
This project aims to bridge microscale complexity (e.g. microbiome structure, molecular interaction in bioreactor) and meso-scale bioprocess design to experimentally and computationally optimise biotechnology for waste valorisation. Selected organic waste valorisation through 'model' bioreactors will be explored as a representative study.